Motor contributions to the perception of facial expressions

The proposed experiments seek to better understand the psychological mechanisms that allow us to recognise and interpret the facial expressions of others. Facial expressions, including facial emotion, speech postures, and other forms of facially-mediated non-verbal communication, are some of the most important visual stimuli we encounter, providing us with a wealth of information about our social environments. Impaired expression recognition is thought to contribute to social problems experienced by individuals with several clinical conditions including autism, alexithymia, dyslexia, Huntingdon's disease, prosopagnosia, and schizophrenia. Achieving a better understanding of how we make sense of others' facial expressions is necessary to develop interventions aimed at improving the quality of life of those with poor expression recognition. In particular, the proposed experiments will determine whether knowledge of how we perform facial expressions improves our ability to recognise and interpret those expressions when we see them performed by others; for example whether the ability to smile helps an actor recognise that another person is smiling.

The proposed experiments address this central question using three different complimentary approaches. The first work package will use neuroimaging to study the patterns of brain activation when people obverse facial expressions. By analysing how those patterns change over time, it is possible to estimate the amount of information flowing from the 'motor' areas responsible for performing expressions, to the visual areas responsible for expression recognition. The second work package studies a phenomenon known as 'adaptation'; a process whereby the mechanisms responsible for expression recognition 'recalibrate' following prolonged visual exposure to a particular expression. The experiments proposed in this package will determine whether repeated expression performance can elicit similar recalibration. Drawing on the findings from the first two work packages, the third work package will determine whether training people with clinically impaired expression recognition to perform particular expressions improves their visual recognition of those expressions. If performance expertise contributes to visual recognition, perfecting expression execution should improve visual expression recognition.

Potential impact
The project will impact upon clinical research and practice by advancing our understanding of expression perception; helping to elucidate the functional role of the mirror neuron system; and identifying whether impaired expression perception can be enhanced through training.

i) Impaired expression recognition in clinical and developmental populations
Several developmental and clinical disorders are known to be associated with impaired recognition of facial expressions, including ADHD, alexithymia, autism, dementia, developmental prosopagnosia, dyslexia, multiple sclerosis, and schizophrenia. Moreover, it is widely acknowledged that difficulties recognising expressions are likely to contribute to the profound social difficulties that many of these groups encounter. Developing a sophisticated understanding of the perceptual mechanisms responsible for expression recognition is a necessary step towards developing cognitive and behavioural interventions with a view to improving the quality of life of individuals with these conditions.

ii) Clinical implications of mirror neuron system dysfunction
There has been considerable speculation that mirror neuron system dysfunction plays a causal role in the social deficits associated with autistic spectrum conditions. More recently, there has also been increasing speculation that atypical mirror system functioning may also contribute to some of the symptoms experienced by individuals with schizophrenia. By helping to understand the function of the mirror system; whether it mediates a motor contribution to the perception of facial expressions, this project will inform both of these lines of research.

iii) Expression recognition training in alexithymia
Drawing on the findings from the first two work packages, the third work package will directly test which types of training improve expression recognition in a group of alexithymics. Alexithymia is a phenomenon characterised by difficulties recognising, distinguishing and describing feelings from the bodily sensations of emotional arousal. There is a growing appreciation of the clinical significance of this trait. For example, while the incidence of alexithymia in the general population is thought to be only 10%, studies suggest severe degrees of alexithymia in at least 50% of individuals with autism. Alexithymia has also been implicated in a range of other conditions including eating disorders, depression, anxiety, schizophrenia, psychopathy, and addictive behaviours. Identifying the types of training that are most effective in enhancing expression recognition, this project will inform the development of interventions aimed at improving alexithymics' quality of life.